Personal heart monitoring device

The project aims to develop the low-cost personal health monitoring system to improve early detection of heart abnormalities, leading to better patient pathways, clinical outcomes and patient experience.